Buckinghamshire New University and The Oasis Partnership UK KTP 22_23 R2

To develop a new commercial operation for the charity to increase surplus income which will sustain and extend the services the charity provides.